Patent Fee

The goal of the company is to develop designs for form changing structures that will be used in a series of commercial products.The primary focus of our work is the development of form changing space frames. These are comprised of telescoping rods, with powered extension/retraction. The rods are joined together in various geometric arrangements by free-rotation multi-connection joints.At present, we are in the early development phase, and we are seeking backing from investors, to enable us to develop designs based on the invention.It is our intention that these designs would be licensed to product manufacturers, who would, in turn, market and sell their own products. Potentially, this could be in markets in addition to the UK, and hence we are now applying for funding to obtain international patent protection for key features of the invention.